Graphene Flexible Electronics and Optoelectronics

Graphene has many record properties. It is transparent like (or better than) plastic, but conducts heat and electricity better than any metal, it is an elastic thin film, behaves as an impermeable membrane, and it is chemically inert and stable. Thus it is ideal for the production of next generation transparent conductors. Thin and flexible graphene-based electronic components may be obtained and modularly integrated, and thin portable devices may be assembled and distributed. Graphene can withstand dramatic mechanical deformation, for instance it can be folded without breaking. Foldable devices can be imagined, together with a wealth of new form factors, with innovative concepts of integration and distribution.
At present, the realisation of an electronic device (such as, e.g., a mobile phone) requires the assembly of a variety of components obtained by many technologies. Graphene, by including different properties within the same material, can offer the opportunity to build a comprehensive technological platform for the realisation of almost any device component, including transistors, batteries, optoelectronic components, photovoltaic cells, (photo)detectors, ultrafast lasers, bio- and physico-chemical sensors, etc. Such change in the paradigm of device manufacturing would revolutionise the global industry. UK will have the chance to re-acquire a prominent position within the global Information and Communication Technology industry, by exploiting the synergy of excellent researchers and manufacturers.
We propose a programme of innovative and adventurous research, with an emphasis on applications, uniquely placed to translate this vision into reality. Our research consortium, led by engineers, brings together a diverse team with world-leading expertise in graphene, carbon electronics, antennas, wearable communications, batteries and supercapacitors. We have strong alignment with industry needs and engage as project partners potential users. We will complement and wish to engage with other components of the graphene global research and technology hub, and other relevant initiatives. The present and future links will allow UK to significantly leverage any investment in our consortium and will benefit UK plc.
The programme consists of related activities built around the central challenge of flexible and energy efficient (opto)electronics, for which graphene is a unique enabling platform. This will be achieved through four main themes. T1: growth, transfer and printing; T2: energy; T3: connectivity; T4: detectors. The final aim is to develop "graphene-augmented" smart integrated devices on flexible/transparent substrates, with the necessary energy storage capability to work autonomously and wireless connected.
Our vision is to take graphene from a state of raw potential to a point where it can revolutionise flexible, wearable and transparent (opto)electronics, with a manifold return for UK, in innovation and exploitation. Graphene has benefits both in terms of cost-advantage, and uniqueness of attributes and performance. It will enable cheap, energy autonomous and disposable devices and communication systems, integrated in transparent and flexible surfaces, with application to smart homes, industrial processes, environmental monitoring, personal healthcare and more. This will lead to ultimate device wearability, new user interfaces and novel interaction paradigms, with new opportunities in communication, gaming, media, social networking, sport and wellness. By enabling flexible (opto)electronics, graphene will allow the exploitation of the existing knowledge base and infrastructure of companies working on organic electronics (organic LEDs, conductive polymers, printable electronics), and a unique synergistic framework for collecting and underpinning many distributed technical competences.

Potential impact
Our vision is to take graphene from a state of raw potential to a point where it can revolutionise flexible, wearable and transparent (opto)electronics, with a manifold return in innovation and exploitation. Graphene can become a novel technological platform for the realisation of almost any device component, including transistors, batteries, optoelectronic components, photovoltaic cells, (photo)detectors, ultrafast lasers, bio- and physico-chemical sensors, etc. Such change in the paradigm of device manufacturing may revolutionise the global industry. The importance of graphene was recognised by the 2011 statement of the Chancellor of the Exchequer launching the initiative that lead to the present funding opportunity, with the aim to take it from "the British laboratory" to the "British factory floor". Not only does our vision align with this mandate, but it also exploits and strengthens several key areas of national importance where the UK has recognised excellence, such as printed electronics, energy and RF & Microwave Communications. Thus, we will strive for both economic impact, by stimulating new UK-manufactured high-value products, and societal benefits, by utilising graphene in potentially many areas including security, energy efficiency and quality of life.
The beneficiaries of our research will be a much wider group than the investigators' immediate professional circle. Considering the private sector, we have already indentified tens of companies that will benefit from our work. To achieve the final goal of graphene-engineering, and to ease the transition to commercialisation, we have strong alignment with industry needs and engage as project partners potential users: Nokia, TeraTech, Cobham, Aixtron, DuPont, Hardygreys, Novalia, Camlase, BAE, Momentive, PeL, Johnson Matthey, Roke Manor, Victrex, Plastic Logic, Emdot, Bandera, Tonejet, Agilent, NanoBeam, Philips, Polyfect, Dyson. Many more are expected to join and benefit directly or indirectly from our work. We consider the civilian sectors of healthcare, telecommunication, energy and homeland security to be those in which applications based on graphene can make significant impact on society at large. There are also applications in defence, especially in secure communications and radars. This will foster economic competitiveness and enhance quality of life. In particular, this project is of prime interest to industries which deal with the following devices and applications: 1. Mobile communications, wireless sensor networks including wearable devices; 2. Nano-structured materials for light and microwave energy harvesting; 3. Active and reconfigurable microwave, terahertz and optical materials, including advanced antenna applications for radar and communications.
Policy-makers, within international, national, local government will also benefit. If the vision of graphene as the material of the 21st century is fulfilled, there will be a need for its properties, benefits, applications and advantageousness compared to current technology to be know by the relevant public bodies. For example, any new policy on energy saving, or mobile communications may need to include a reference to the benefits, or limitations, of graphene-based devices.
Economic resilience and innovation require post-doctoral researchers and students trained in new areas. We will contribute to increasing the talent pool for the future graphene industry. Our programme also involves several doctoral training centres covering a variety of engineering subjects. It will be an excellent opportunity to train students in various aspects of graphene manufacturing: from ultra-precision engineering, to graphene nanotechnology and photonics. This will develop many skilled researchers over the project lifetime, who will stimulate the sustainability of graphene engineering research and future commercialisation opportunities across a variety of sectors.